The molecular basis and impact on host responses of phenotypic variation across Mycobacterium bovis molecular types

Technical abstract
Mycobacterium bovis is the Bovine Tuberculosis (bTB) is an endemic disease of the UK cattle population caused by. Molecular typing of M. bovis isolates shows the emergence of expanding clones of the pathogen, with comparative genomic, transcriptome, and metabolic fingerprinting studies showing that these clonal groups share characteristics. The success of these clones may therefore be down to their ability to modulate the host response to infection. The objectives of this proposal are therefore (1) to determine the impact of M. bovis molecular types on the innate immune responses in the bovine host (2) to identify the molecular basis in the pathogen for these differential responses.